PATT-linked grant for the Warwick Astronomy and Astrophysics Group

At the end of their lives most stars end up as white dwarfs, neutron stars or black-holes, all of which are tiny by astronomical standards but hugely dense. When such a remnant is close enough to another star in a binary system, it may have the chance to light up again by stripping material off the other star. As this matter spirals towards the compact remant it is heated allowing us to study the properties of the objects and their strong gravitational fields. There are millions of such objects in our Galaxy alone. New surveys are finding more of them all the time. To study them we need to use large telescopes around the world. This grant a request for funds to support this observing.